Energy Testing - Pilot House

Eco Mech's building system has been developed through a team of cohesive specialists from construction,engineering,LEAN production specialists,building physicians and industrial chemists to tackle the issues with rising energy costs,carbon usage (carbon tradable),unemployment,cost,time and quality of construction.

Eco Mech's fabric first approach has created a one wall does all building system that can be used in any climate or extreme weather around the world that is loose fit (adaptable),low energy and has a long life.

After life our product is 100% recyclable.